MINDFULNESS-BASED COGNITIVE THERAPY FOR EMOTION REGULATION (MBCT-ER) FOR PEOPLE DIAGNOSED WITH BORDERLINE PERSONALITY DISORDER: DEVELOPMENT AND PRELIM

People diagnosed with 'Borderline Personality Disorder' (BPD) have severe, distressing, and hard to manage experiences. Difficulties with emotion regulation are core to the condition. The existing 'gold standard' treatment is Dialectical Behaviour Therapy (DBT). This is costly, not implemented by many NHS trusts, not well tolerated and has modest outcomes and poorly understood mechanisms of action.

Mindfulness-based cognitive therapy (MBCT) is a brief group intervention with a strong evidence base for depression and other mental health conditions. MBCT has potential to target emotion dysregulation, the core problem of BPD.

The research has four interlocking objectives:

1. To conduct a systematic review and meta-analysis examining the role of emotion regulation in BPD and exploring the effects of mindfulness-based interventions (MBIs) on emotion regulation outcomes.

2. To conduct a qualitative study exploring service user and therapist experiences of MBIs for people diagnosed with borderline personality disorder (BPD).

Findings from objectives 1 and 2 will be used to refine the Mindfulness-Based Cognitive Therapy (MBCT) therapy manual.

3. Assess the feasibility of a randomised controlled trial of MBCT-ER.

4. Exploring the acceptability of the trial and therapy using qualitative methods.